Designing Spaces, Making Sustainable Homes: The Design Industry, the Data Gap and Design Innovation

This research will formulate innovation in the design industry by creating knowledge of sustainable practices and design knowledge in informal and non-standard productions of inhabitations (homes and their extensions beyond their confines). Mainstream formal architecture processes in India and the UK continue to remain linear. They are framed within a techno-legal framework of client > brief > concept > design > working drawings > tender documents > contracting > building > handover, forming an assembly line of formal design practices, leaving little room for innovation and addressing the primary issues concerning housing shortages. The linear process of design also forms the bulk of publications on housing and work undertaken by design practices in private studios, while a large part of inhabitations does not work through this process. This research aims to address gaps in knowledge on housing outside of formal architectural construction and practices, in order to inform architecture and design industries and assist them in meeting sustainable home agendas and engage meaningfully with communities. It interlinks three key areas of design practice, pedagogy and policy. The primary objectives of this research are to:

address the challenges presented by the data gap across the UK and India's design industries in relation to the informal sector by gathering, analysing and sharing data with key stakeholders.
develop an understanding of the ecology of context-specific solutions that can inform decision-making processes in design
learn across borders to better understand how the design industry can introduce sustainable and community-focused practices to UK and India economies
build on previous research on home-making practices (self-build, upgradation and repair) undertaken in Brighton & Hove and Mumbai, and widen the applicability and scope
The primary research questions of this project are:

What are the gaps in data on the local design industry in relation to non-standard designing processes?
What kinds of practices, materials, networks and skills does the informal housing sector engage in?
How do these compare between India and the UK?
Through examples of sustainable homemaking, what practical knowledge can be fed into the design industry?
The project will directly benefit architects, designers of domestic spaces and goods (interior designers, furniture designers, product designers), design educators and policy-makers invested in design innovation and their practical application. Specifically, through the project outputs: the design handbook, project report and website, it will 1. provide designers the practical and directly applicable knowledge on what materials to source, how and why; availability of skills and production services and expertise in the particular geographical areas; financial models and sources of funding; as well as policy awareness 2. identify new skills needed in industry for design educators and how to train students; 3. outline planning and standards policy recommendations for policy makers.